Self-Learning Wing Trim Optimisation for AirWing Wind Propulsion System

UK company GT Green Technologies (GT), founded in 2021, are wind propulsion experts offering tailored turn-key engineering solutions to the maritime industry to significantly reduce fuel consumption and greenhouse gas (GHG) emissions for retrofit and newbuild vessels.

In collaboration with project partner the University of Bath and end-user Carisbrooke Shipping, this 5-month project will investigate the technical and economic feasibility of integrating self-learning control and AI to precisely optimise wing trim for GT's novel wind propulsion technology, AirWing.

AirWing is a rigid wingsail which utilises patented boundary layer control manipulation to achieve larger thrust output than current state-of-the-art, for a smaller stowed deck footprint. The technology enables vessels with limited available deck space to carry wind-powered solutions for the first time.

AirWing's superior performance relies on innovative airflow manipulation around the wing, achieved by controlling internal fan power, angle-of-attack, and wing camber. Implementing an adaptive control system to optimise trim for real-time wind conditions could abate ~261k MtCO2 from AirWing installations by 2030 and up to an additional ~3.9million MtCO2 by 2030 through licensing to 40% of the industry. Further improvements are possible with Reinforcement Learning, which adapts to current conditions and predicts changes. This project builds on a successful CMDC4 demonstration of AirWing's maximised thrust system. The consortium will investigate system modelling and adaptive and reinforced learning control, paving the way for deployment on the first AirWing unit, scheduled for installation on a 130-metre UK-owned cargo vessel later this year.

A multidisciplinary team will ensure real-world relevance and end-user engagement, including GT's engineering team (lead), experts from the University of Bath, and vessel owner Carisbrooke Shipping. Bureau Veritas UK (BV) and the DfT will also be involved to meet regulations for AI technology on vessels.

By leveraging self-learning wing trim control, the project aims to boost job creation and economic growth across the UK maritime industry, fostering partnerships with AI experts, vessel owners, operators, and supply chains. This collaboration will advance sustainable shipping technologies, significantly reducing greenhouse gas emissions and improving air quality.

A detailed, costed plan will be developed for deployment on a Carisbrooke Shipping vessel in 2025, followed by commercialisation of future AirWing installations. This plan will outline technical approaches, objectives, a business case, quantify emissions reductions, economic impacts, and identify market segments for the technology.